LHC capability - ATLAS

Development of capability for LHC - ATLAS experiment
Refer to ATLAS-UK upgrade proposal to PPRP: "UPGRADING THE ATLAS EXPERIMENT FOR THE LUMINOSITY FRONTIER AT THE LARGE HADRON COLLIDER" PPRP meeting, September 2012